Hyper Kamiokande Construction Integration and Comissioning Grant

This grant covers the second round of Hyper-Kamiokande construction, as well as integration and comissioning. The main grant is being submitted by the UK PI at Oxford and this submission covers the costs at the University of Liverpool.